Embarking on a vision

This project considers the requirements for implementing an AI vision-based system capable of detecting the position and condition of hatches and container locks on locomotives and wagons. The project considers the requirements of an international market.